Computational neuroscience: Bayesian networks for inferring neural information flow from neural imaging data

Neural information flow networks represent dynamic use of underlying anatomical paths in the brain; understanding how these networks differ across behaviours and individuals can shed light on how the brain generates behaviour and cognition. Current advances in live imaging and genetically encoded voltage and calcium indicators have led to a wealth of data, including ability to track activity in entire brains and central nervous systems at near single-cell resolution. We need methods to reveal neural information flow networks from this data. A promising method for this task is Bayesian network models. This project will focus on advancing Bayesian networks for voltage and calcium imaging data, using live imaging data from Drosophila larvae and simulated neuronal networks as testbeds for the ability of this methodology to uncover network structures.